Wrexham Solar Thermal HIICS

Wrexham Solar Thermal's new HIICS System, challenges the efficiency of current solar thermal systems. It is a highly flexible system that has a lower carbon footprint, with less components, does not use glycol to prevent freezing, and can be installed with or without a hot water tank and pump. It can be directly connected into a combi boiler system, reducing energy needed to heat water in the winter periods. The new HIICS System’s uniqueness lays in the design and control of thermal heat loss, making a highly efficient solar thermal system.